Evolve: Evaluation of child-centred interventions targeting wellbeing and cognitive skills in secondary-age students.

The research covers two pathways within the Learning, Communication and Cognition route; Educational Neuroscience and Psychology. The research will focus on wellbeing and cognitive skills-based interventions in Secondary-aged pupils. Therefore the project lends itself to an inter-disciplinary approach, drawing on the evidence-base and methods of each discipline.